Hidden Narratives of Transnational Organised Crime in West Africa

This project asks whether crime of a transnational and organised form exists in West Africa, and investigates the understandings of it held by people on both sides of the line between crime and control. The project assumes that the ways criminal and state actors speak about and understand their roles, i.e. their 'narratives', provides a helpful entry point into a better understanding of the everyday reality of participating in and seeking to counter criminal activities. The project is built on the investigators' observation that much of our understanding of transnational organised crime (TNOC) in West Africa is based on official reports, statistics and other largely detached assessments about this phenomenon. Using the cases of drug trafficking and people smuggling, the project seeks to uncover the 'hidden narratives' of TNOC in West Africa in order to better understand the practices around TNOC. The project asks three overarching research questions in this regard: (1) Is there such as thing as TNOC in West Africa? (2) What are the local narratives and understandings around it? And finally, (3) how useful are our conceptual tools for understanding TNOC in this regional context?

This is a particularly timely project given that the case study cities of Agadez (Niger) and Lagos (Nigeria) are sites through which rapidly evolving flows are passing: in Agadez, thousands of irregular migrants transit on their way to Libya and Europe, while in Lagos new and old forms of drug trafficking including opioids satisfy local consumption but also markets in North America and Europe. This project will focus on media reporting about TNOC but supplement these with unofficial or informal narratives from state actors (e.g. policymakers, law enforcement officials), as well as what we call 'market insiders' (e.g. smugglers, traffickers). This data will be analysed by focusing on common threads about how these actors understand their work, their relation to the other side of the crime/control divide, and the legality and ethics of their work. The project also seeks to connect these micro-level narratives to draw conclusions about the broader governance of TNOC in West Africa and explore how a rethinking of TNOC in the light of the uncovered narratives can help to inform and improve related policies in West Africa and beyond.

Potential impact
Our research has a wide range of beneficiaries and a broad audience, especially as organised crime in West Africa and related policy is much debated at present. Given there is a lack of empirical research on organised crime and the illicit flows that this is part of in West Africa, a project exploring this link will offer a foundation for a better understanding of organised crime in the subregion, as well as for devising better policy towards it in West Africa and beyond.

(1) The project will be of immense interest to policy makers. We have planned in close links with relevant agencies from across West Africa and particularly in the two case study countries, such as Nigeria's drug law enforcement (NDLEA) and anti-trafficking (NAPTIP) agencies and Niger's agency against human trafficking (ANLTP), as well as with the UK National Crime Agency. Regional and international organisations with a strong policy interest in organised crime in the region will also be direct beneficiaries of our project, such as the UNODC, Interpol and EU agencies. The regional UNODC representative office has already expressed its interest in our project and has agreed to be part of the project advisory board.

(2) Activists, workers in the charity and NGO sectors involved in criminal justice, drug policy and migration, will benefit from our research. The West African CLEEN Foundation and Centre for Research and Information on Drug Abuse (CRISA) are central actors in this field of NGOs and activists on the continent. The Global Initiative against Transnational Organised Crime (Geneva) and RUSI's Strategic Hub for Organised Crime Research (London) will also be key beneficiaries.

(3) Third, there is also a significant interest in organised and illicit flows and related policy among the wider public, and our project on two of the most common illicit flows within West Africa promises to further spark increased debate on policy and the role of organised crime in African countries. The project will seek the widest platforms for engaging this public through working with media and disseminating its findings online and through key social media.

Our project has a three-pronged strategy designed to ensure maximum engagement with the widest possible number of beneficiaries. First, the project will be guided by an advisory board constituted not just by academics, but also by policy makers and activists, for instance by Etannibi Alemika, head of the CLEEN Foundation and Prof Mark Shaw, director of the Global Initiative against Transnational Organised Crime, both of them among Africa's foremost crime and security policy experts working closely with key organisations, such as UNODC and the African Union.

Second, two workshops will be held over the course of the project, which will recruit widely from among our key audiences and beneficiaries, such as a methods and policy workshop in Lagos in the first phase of the project and a second larger workshop at York on new directions in organsied crime research in the global South.

Third, we will disseminate the research findings through two policy papers, which will be designed with the direct input of key beneficiaries and tailored to their policy needs. They will be made available at the York workshop, on our project website and widely disseminated through social media and policy mailing lists. In addition to the methods mentioned above, we will offer opportunities for stakeholders to directly engage with our project through our project team's presence in Ibadan and Lagos - the latter one of Africa's key media and civil society hubs.